Development of an Energy Efficient Water Purification System, Which Significantly Reduces the Need for Chemicals

IGES specialises in industrial water purification. Currently, the available processes rely heavily on chemicals to remove pollutants from water. This project will create a water treatment process which will be energy-efficient, less reliant on chemicals, and help to reduce both capital expenditure and operational costs. The solution will enable water companies in the UK to meet their regulatory standards and to improve their environmental sustainability. There is potentially a global market for improved water purification processes which are economically viable and environmentally friendly. The project will help position the UK as a leader in developing these processes.